MindSpire: Pioneering Bioelectronic Precision Medicine

This project will see MindSpire's highly innovative bioelectronic headset for personalised vagus nerve stimulation move one step closer to market.

The project starts with the final testing of electrode materials and locations on the ear before moving on to consolidate past hardware and software innovations into a unified, functional prototype for real time closed loop vagus nerve stimulation.

Integrated with essential chipsets and components, this prototype will undergo rigorous testing to validate its real-time functionality, setting the foundation for clinical validation and securing onward investment.

To ensure the product's form factor also aligns with users needs, fully 3D printed design models of the headset with its accompanying earpiece will be co-designed. The project will finish with gathering of user-centric feedback, ensuring invaluable insights to refine design assumptions, preparing for the next stage of a fully miniaturised prototype and design for manufacture.